1_2018_IP162_ACT blades - Towards the commercialization of the ACT Blades technology

"This project aims to develop the configuration of the first `ACT Blade' product. So far, the company has been focused on demonstrating that a textile blade works and to validate its economic benefits. To achieve that goal, it was required to `replicate' an existing blade, as a baseline. Notwithstanding this limitation, the first prototype has demonstrated an important reduction in capital costs.
This project will focus on the development of the first pre-commercial configuration of the ACT Blade and test in operating conditions."